Uncertainty aware deep learning applied to 3D data capture

The scope of the project is to incorporate recent developments in AI applied to 3D imaging within an existing, low-cost, high-performance 3D device.

The addition of AI processing will enable users within the creative sector to capture 3D data quickly and at low cost. The solution addresses similar needs in many other sectors including telemedicine and non-destructive testing.

The product uses IPR created by Aralia that provides higher quality 3D data at substantially lower cost that existing alternatives.